2 by 2: Structuring Museums to Deliver New Digital Experiences

Given that digital continues to disrupt and transform the parameters of visitor participation and experience, how should museums respond organisationally to deal with this change?

'2 by 2' is a nine-month, multi-partner, interdisciplinary, action research project (led by the University of Leicester and Southern University at New Orleans), aiming to develop a new, sector-wide transatlantic partnership around digital leadership and skills - helping museums to build the organisational conditions to support new forms of visitor experience and participation at a time of social change.

Taking a practice-based approach, the project uses a Design Thinking to inform the structure and logic of its fieldwork, with researchers delivering a series of action-research interventions in four different museum contexts - each intervention acting as a 'stage' to animate and understand different sets of issues (and possibilities) around new forms of organisational leadership, business process, institutional culture and professional practice.

To deliver this work, '2 by 2' brings together national professional bodies and established communities of practice, with leading digital heritage scholars and a core group of eight museum teams with an international reputation for digital leadership, as well as an group of outstanding advising institutions - Microsoft, Arts Council England, Harvard University and Johns Hopkins University.

Our 'Commissioning Partners' (the American Alliance of Museums, and Museums Association) with their extensive professional membership base, oversee the direction of the partnership and help us to identify strategic opportunities for the research. Our 'Community Partners' (the US Museum Computer Network and UK's Museums Computer Group), bring their nationwide communities of practice, working together to help share the activity and outcomes of the project to a wider 'muse-tech' community. Appropriately, however, it is our 'Museum Partners' who are at the centre of the research, providing both the environment and the expertise to explore these issues around organisational digital capability.

Ambitiously, '2 by 2' pairs teams across Smithsonian Institution (at Cooper Hewitt Smithsonian Design Museum, National Air and Space Museum, Smithsonian American Art Museum, and the cross-organisation American Women's History Initiative) with four 'critical friend' UK partners (Science Museum Group, Victoria and Albert Museum, Amgueddfa Cymru - National Museum Wales, and National Museums Scotland) all of whom, as IROs, serve as the project's Co-Investigators.

Throughout the project, four 'Community Days' provide a means for a set of wider constituencies to input into our research insights. Each event (a 'Study Day' for early career practitioners; a 'Demo Day' for technology companies delivered with the Balboa Park Online Collaborative; a 'Leaders' Day' for museum directors and executives delivered with Culture24; and a 'Practitioners' Day' for curators and professionals) helps to inform the project's findings, but also lays the foundations for a cohesive, trusting, on-going partnership in this subject area.

Potential impact
[Who will benefit from this research?]

Our impact goals are designed to produce measurable changes (principally, but not exclusively, in the UK and US) in:

- the capability of museums to structure their leadership, processes, and practices in response to new forms of digitally enabled participation and new opportunities for understanding visitor experience.

- the awareness of policy makers and funders (in the UK and US) of how (and why) to support digital maturity, digital leadership and digital skills development within the museum sector.

- the opportunities for the technology sector to be both informed by, and to be able to contribute to, changes in museum digital capability around visitor experience and participation.

Beyond academia, we have identified three key beneficiary communities:

- The museum practitioners and leaders working with digital, specifically with respect to visitor experience and participation.

- Professional bodies, government agencies and funding bodies (public and private) who are developing or supporting strategic priorities, policy, training and partnership development around digital capability in museums

- Technology companies, with insights and key products, expertise and services related to supporting either the digital capability of museums, or digital experiences and participation of visitors.

[How will they benefit from this research?]

These communities will benefit from the research in a number of ways:

- For museum practitioners and leaders: our research will provide tested processes and practices for responding to changes in digital visitation and participation, as well as real-world insights into the tools and models for leading organisational digital transformation in responses to these changes.

- For funders and policy makers: our research will generate evidence of the organisational needs within the museum sector to which future funding Calls can respond, and around which sector leadership and strategy should be based.

- For technology companies: our project will create a lasting consortium of academics, practitioners, professional bodies and government agencies, to inform the digital sector's development of more strategically-attuned products and services, but also into which the technology sector's expertise can be more effectively leveraged.

As a result of this impact strategy, we will make a demonstrable and measurable difference to the ways in which museums are structured to provide relevant, equitable and participatory digital experiences and opportunities for society.